Long lived new particles and CP violation in ATLAS

The project will investigate long-lived new particles in the ATLAS LHC detector, using the experience, tools and techniques gained from B-physics studies. In parallel, the same techniques will be used to extend the studies of CP violation in the Bs system. Elliot will also study the new tracking software and its applicability for physics studies in Run 3 and 4.